Leeds Beckett University and Global Doors Limited

To embed a range of new management capabilities that will underpin and facilitate strategic growth, driven through sustainable organisational and culture change.